Brick drying and firing using syngas optimised burners

This project will prepare an engineering study for the switch from natural gas to syngas for the brick production processes starting with a low risk option of drying and ultimately following on to the higher risk process of firing bricks in the kilns. The innovation within this project is the need to take the development of using different syngas components and optimising various burner designs and controls and ultimately demonstrating the brick manufacturing process is possible with syngas as a fuel source. The project gives both an energy efficiency and carbon reduction benefit.

The need for the experimental development it is likely that the kiln firing atmosphere will be affected by the different gases and hence affect the product aesthetics. In order that a large amount of product is not wasted a small experimental development kiln will be utilised, which is necessary to optimise and then finalise the burner design. The gas will be supplied from a syngas production process and they will supply gases with various components to best suit the drying and firing processes.

The experimental kiln will be operated at a UK brick manufacturing site with access to the gas and other facilities using equipment being supplied by UK companies. The key objective being to gather the necessary design information from successful drying and firing in the process utilising syngas without affecting product quality.

The gas will be trialled on the dryer gas burners and the test brick kiln, providing the necessary information to allow for an engineering study to be completed which will outline the design specification required for installation on a full-scale dryer and kiln.